Portable leg press

This is a piece of Therapy equipment to enable patients who are in hospital or in the community to maintain and strengthen their leg muscles whilst they are being less mobile due to illness or injury. In essence it could reduce patient length of stay by avoiding the loss of muscle strength associated with immobility and it could improve patient outcomes, whist easing pressure on stretched Physiotherapy Services.